Deep Learning for Graphs and Robust Shape Processing

In this PhD, my aim is to contribute to the rapidly expanding field of geometric machine learning by focusing
on bridging discrete and continuous models for graphs and surfaces.

Research area: Machine learning